Community controlled energy through virtual private energy networks

This project will demonstrate how distributed storage in a community can be managed to reduce average peak grid load by 65% and increase self-consumption of local PV energy across the community by 2x.
The project team is led by Moixa Technology, who will develop the software technology platform to deliver these services. SSE PD & British Gas provide commercial direction & energy industry expertise. BioRegional will manage recruiting & engagement in the community (residents, landlords & councils). Oxford Brookes Institute for Sustainable Development will provide academic assessment. The planned community location is the village of Chale (Isle of Wight), we have the backing of the local council, Southern Housing Group. Sustainable Chale & ReEnergise are local partners. Chale has a high penetration of existing PV systems, making it an excellent test bed. We have also engaged with the council & community at Rose Hill in Oxford as an alternate location, and secured support. Combining local generation (PV) and 2kWh energy storage / home, in a cluster of 100, to create a significant community energy demonstrator.